ESRC Policy Fellow: National Economic and Security Policy

This 12-month ESRC National Economic and Security Policy Placement Fellowship will explore the interface between economic policies and national security, specifically looking at how government organises its capabilities to maximise impact.

Reporting to the Blavatnik School of Government's Heywood Fellow, the ESRC Policy Fellow will be a member of a small team (consisting of three experienced civil servants and one part-time administrator). Insights from the ESRC Policy Fellow into engagement between academic research and policy making will feed into ESRC's broader programme of activities focused on people exchange.